Corrosion Monitoring Development - IP Strategy

"SCM deploy an integrated Asset Integrity Management tool-set called RISCm into industries such as Oil & Gas and Petrochemical. Within this tool-set are unique formula developed by SCM which, when applied using data collected from our client's facilities, accurately determine the degradation rates of components, taking into account a number of factors.

This unique formula is what makes RISCm the most accurate system available for managing corrosion effectively in any environment."